James Hutton Institute and P J Stirling LLP

To develop produce with enhanced healthy attributes, yields and shelf -life in produce using advanced agronomic techniques and use improved produce to develop a high health, branded, vegetable juice.